Amblyopia Tracker

The Amblyopia Tracker app is targeted at helping a small, but significant number of children and their parents who are undergoing treatment for a condition called amblyopia, which affects around 5% of the population. When left untreated, amblyopia is the most common cause of preventable vision loss in childhood.

Children with this condition must wear and eye patch and attend hospital eye clinic appointments regularly to monitor their vision and receive feedback and advice.

The Amblyopia Tracker aims to help in two ways:

Firstly, to improve patient understanding and compliance with patching treatment by them seeing changes and improvements in their condition in a chart every week and being alerted to a change that requires clinical intervention.

Secondly it allows the eye professional treating patients to, when appropriate, safely lengthen the time interval between hospital appointments by simply reviewing the patient's chart. This has the potential for significant NHS savings from fewer hospital appointments being needed.

The app measures vision using the same scientifically accurate letters and pictures used in professional eye charts, but in a way that simplifies the process sufficiently for home use.

The app includes a recording chart that is populated each week from measurements taken at home in a fun way suitable for children from 2 years old upwards. These measurements are not the same as a regular eyesight score, so parents will not try to make comparisons, or second-guess the professional opinion. Clinical vision tests are not suitable for home users as they require significant expertise to provide accurate and consistent results.